University of Southampton and Changing Health Limited

To transfer and embed an innovative capability to design and produce a new range of health self-management digital apps, and an associated web platform, based on behaviourally-oriented user-centred principles of design for scalable delivery.